Into the key of law: transposing musical improvisation. The case of child protection in Northern Ireland

This interdisciplinary collaboration, the first of its kind, is made possible through a shared conception of improvisation between lawyer and law lecturer, Dr Sara Ramshaw, and sound artist, improviser and lecturer, Dr Paul Stapleton. Many myths currently exist in society regarding the nature of improvisation. This project seeks to debunk its conceptualisation as purely spontaneous and unplanned, or simply about individual self-expression. Improvisation is not, in other words, unfettered freedom, but is instead made up of several structural elements, such as harmony, melody, rhythm and time. Moreover, accounts regarding the individualistic nature of improvisation fail to account for the ways in which improvisation is about 'community building'. In the words of Fischlin and Heble, improvisation is 'about fostering new ways of thinking about, and participating in, human relationships' (Fischlin and Heble 2005: 23).

Although improvisation is most often associated with the musical realm - for example, jazz music - critical improvisational research is currently being pursued across a range of arts and humanities disciplines, such as anthropology, philosophy, cultural studies and law, demonstrating the need to consider improvisation not simply as a musical form, but as a complex 'social practice', one that mediates transcultural exchanges and produces new conceptions of identity, community and justice.

The global significance of critical improvisational research is evidenced by the Improvisation, Community and Social Practice (ICASP) project, of which the PI is a former Postdoctoral Fellow and current Research Associate. ICASP is a seven-year, $4-million international community/university research scheme, funded through the Social Sciences and Humanities Research Council of Canada's (SSHRC) Major Collaborative Research Initiatives (MCRI) programme. Bringing together an international research team from eighteen universities, including McGill University, University of Cambridge, Columbia University and Harvard University, amongst others, ICASP explores musical improvisation as a model for social change and plays a leading role in defining a new field of interdisciplinary research to shape political, cultural, and ethical dialogue and action. This project will build on these insights, along with the established links the PI has with ICASP, while also developing further international associations and collaborations.

One of the key tenets of critical improvisational studies is the emancipatory potential of improvisation. Self-consciously engaging with tradition and precedent, improvisation enables resistance to past oppression and injustice and opens up possibilities for new ways of being together in society, both locally and at the global level.

This project begins with the premise that it is possible to transpose improvisational 'language', that is, its discourses, techniques and pedagogies, from the musical to the legal realm. However, what remains unclear is where this language may be welcomed or resisted by legal actors and institutions. Focusing on child protection law, as an area that has recently been criticised for being too formalised and overly-bureaucratic (see, for example, the Munro Review), the investigators seek to determine whether, by educating legal decision-makers about the structures of improvisation, they might themselves become better improvisers (through their participation in improvisation workshops and cross-disciplinary conversations with improvising musicians), thereby leading to more creative and courageous legal decision-making in child protection cases.

The impact of honing the improvisational skills of legal professionals is potentially groundbreaking, influencing not only how decisions are made in child protection cases, but also the content of judicial training and legal education, thereby ultimately impacting all areas of legal decision-making.

Potential impact
One of the key aims of this project is to make more understandable the 'language', that is, the discourses, techniques and pedagogies, of improvisational practices to those working in the area of child protection. Read together, recent reports on the child protection system in England and Wales, such as the Family Justice Review (2011) and the Munro Review of Child Protection (2011), call for a child protection system that listens deeply to the voices of abused children and their families, responds quickly and decisively to important issues, and adapts when necessary to problems that arise. This project aims to demonstrate the importance of improvisational principles in this regard and thus to impact the very process by which child protection decisions are made in Northern IreIand (NI) and beyond.

Through interviews and focus groups with local musicians and professionals working in the area of child protection law in NI, such as social workers, lawyers, judges, government policy makers and community activists, we hope to identify the scope for improvisation in child protection law in this jurisdiction, where it might be welcomed or resisted, and to encourage transparency in legal decision-making. The improvisation workshops with local improvising musicians furthermore aim to educate child protection professionals about the complex structures of improvisation and help them to understand the benefits of improvisational practices in legal decision-making. The impact of this project is, at least initially, primarily educational in nature. However, it is hoped that, from this empirical research and the improvisation workshops, the very process by which decisions are made in NI child protection cases will be impacted. Moreover, the techniques taught in the improvisation workshops, as a practical means of introducing and experiencing improvisation, can then be integrated into local law school and legal practice curriculum, as well as judicial training and education. Thus, while focused on local child protection law, the project has the potential to impact legal decision-making and education more generally and at the global level.

One example of how this project may impact legal decision-making more broadly is the skill it teaches of 'deep listening' - to persons, the environment and the sounds of daily life, both inside and outside the courtroom. 'Deep listening' is an improvisatory practice developed by Pauline Oliveros, which involves an ethical commitment and responsibility to, and interaction with, all that surrounds us. Deep listening in the arena of child protection will significantly impact legal decision-making and thus all those involved, from the abused child him or herself to those tasked with making law and policy in this area, such as judges and government officials. A knowledge of such improvisational techniques forces professionals to 'stay present', that is, remain in the moment and focus on the decisions at hand. It also teaches them to be aware of others and their surroundings and to take risks, trusting themselves that they know the right answers, but also understanding that such decision-making requires extensive knowledge and skill, and much practice to get it right.

The impact of critical improvisational research more generally beyond the academic community is far reaching, especially in relation to equality and diversity issues. According to Fischlin and Heble, improvisation, as a form of creative decision-making, risk-taking, and collaboration, emerged out of marginalised cultures, particularly indigenous and African slave populations, helping aggrieved peoples adapt and respond to instances of discrimination and oppressive social contexts. Improvisation, in other words, utilises 'the materials at hand to create powerful and enduring resources for hope', often out of seemingly hopeless situations .... ... find[ing] "a way out of no way"' (Fischlin and Heble 2005: 12).